Grey Water Recycling with Nature Based Solutions

This PhD project aims to develop a NbS system for greywater recycling. The project will look at the science of plant-water interactions from both a treatment and an end use perspective. The aim is to develop a prototype for use in single households and a design for use on larger gardens. This project will be based jointly at Cranfield and RHS Wisley.